ACT (Automated Covid-19 symptom monitoring Technology for care homes)

**Market Need** - Over-65s represent 80% of COVID-19 fatalities (Imperial College, 2020) and early identification of symptoms is essential to avoid severe COVID-19 infections (The Lancet, 30/03/20). UK's CHs play a vital role, however, 28% have confirmed cases of COVID-19 (CareHome.UK, 17/04/2020). Care Homes face extreme challenges reducing transmission, with movement between residents' rooms taking time, adding stress and increasing risk of spreading the disease.

**Key Objectives** - ACT will rapidly augment Bluebell's current baby monitor to be suitable for Care Homes, safely and quickly identifying early COVID-19 symptoms in residents. As well as improving care for older people, this will reduce costs and pressure on the healthcare system.

--ADDITIONAL INFORMAITON--
ACT project so far has proved that the monitoring technology can accurately monitor elderly people but further minor modifications to the product and app design are required with additional beta testing to ensure it is more elderly friendly. In parallel, the team would continue to explore and further develop business model in domestic and Care Home setting and continued collaboration with the partners. Therefore, the extension would enable ACT to deliver the full potential of improving the care of elderly people whilst reducing costs and pressure on the healthcare system.